iHotSpot - Ai-enabled Safe Road

Brazil is an emerging economy that has made great progress in meeting the UN SDGs. However, the country is behind specific targets in SDG3 (health and well-being) and 11 (sustainable cities and communities). The country registers one of the highest numbers in fatalities and injuries caused by traffic incidents globally. Also, cities in the country are severely affected by congestion.

This project will assess the technical feasibility and validate the demand for iHotSpot. iHotSpot is a prototype stage AI-enabled system that provides real-time predictive analytics for traffic conditions (flow and accidents). The solution which has been developed by SpaceTimeAI, a spin-off from University College London SpaceTimeLab, aims at enabling users to better plan and allocate resources to avoid traffic accidents and congestion, supporting Brazil in meeting SDGs 3 and 11\. The project is equally expected to promote other capabilities related to the technology such as public safety.

The project will bring together SpaceTimeAI and Connected Places Catapult (CPC) which will leverage its expertise in human-centred design for the development of user-centric smart cities solutions and ODA funded initiatives promoting socioeconomic impact. The project will receive on the ground support from the Development Agency of the Metropolitan Government of Belo Horizonte.